Smart Menus to enable Social Distancing in Hospitality

Smart Menus to enable Social Distancing in Hospitality: Extension of touchscreen smartmenus previously developed by Magictab to include features enabling social distancing in full service UK restaurants.

--ADDITIONAL INFORMATION HERE--

Extension for Impact: The newly enhanced smartmenus will be tested and proven in a live restaurant environment.